A Machine-Learning-based modelling approach to predicting immune response in cancer

The immune system is a major constraint on cancer evolution and an important therapeutic target. However, the molecular determinants and the dynamics of immune response in cancer remain poorly understood, posing challenges for the design of anti-cancer immunotherapies. Our goal is to develop machine learning methods to better characterise and predict immune response to cancer, focussing on samples from colorectal cancer and building upon protein language models and neural differential equations.